Buildeco

Buildeco was set up to bring to the market a variety of eco-design base house types to meet the expanding custom-build market or provide bespoke designs for Local Authorities & Housing Associations.

As a home manufacturer using BIM technology from inception through to completion of the project, it will deliver individual houses or cluster of houses utilizing the flat-pack building system by means of a turnkey solution.